Recovering the Voices of Female Sexuality in the World's Oldest Erotic Poetry.

The aim of my research is to conduct the first extensive literary and theoretical analysis of the Inanna-Dumuzi "Love Songs" (Sefati 1998), the earliest literary texts that share highly erotic language and expressions of female sexuality. Written in Sumerian, the world's oldest written language, they use Emesal, a specific 'female' dialect of Sumerian reserved primarily for the voices of women in poetry, lamentation texts and dialogue texts between women (Krecher 1967; Schretter 1990; Matuszak 2016; Sefati 1998). Written in the Old Babylonian period at the beginning of the 2nd millennium BC, these texts exhibit rare female voices and expressions of a frank enjoyment of sex, remarkable to us in literature written almost 4000 years ago. However, the study of the "Love Songs" has been largely disinterested in the experience of the female characters and have so far only been studied philologically by scholars who have situated these texts as evidence for the 'Sacred Marriage Ritual' (Kramer, 1963, 1969; Sefati 1998), a fertility rite involving the sexual union of a Sumerian king and the goddess Inanna, a role apparently played by a priestess (Frazer 1959; Renger 1975; Hallo 1987; Cooper 1993; Steinkeller 1999; Lapinkivi 2008; Nissinen and Uro 2008). Thus, they have been assumed to have a primarily cultic function. I intend to challenge the approach that has aligned the Sumerian "Love Songs" with the institution of the 'Sacred Marriage', which has eclipsed not only their literary merit, but the importance of their explicit presentation of female experience of sex in the Ancient Near East.
The project will therefore take a threefold approach that addresses the following:
1. What do these songs have to do with the 'Sacred Marriage Ritual'?
1.1 How and why has the 'Sacred Marriage Ritual' come to be accepted in modern scholarship?
1. 2 What elements of the "Love Songs" are shared with cultic and ritual texts of the late 3rd and early 2nd millennium BC?
1.3 Are there variants in manuscripts of the texts, and are these related to provenience?
1. 4 What evidence is there that a 'Sacred Marriage Ritual' was performed at all?

Establishing a disconnect between the "Love Songs" and the 'Sacred Marriage' will allow my project to focus on the following questions:
2. Metaphor, Poetry, and Female Sexual Desire

The "Love Songs" are charged with eroticism because of the high density of metaphors for (female) sexual desire. Using modern conceptual metaphor theory, I will complete the analysis of every metaphor in the "Love Songs". This study of metaphor will contribute significantly to the wider understanding of metaphor and imagery in Sumerian poetry asking:

2.1 How does metaphor work in Sumerian?
2.2 Is there a difference between metaphor and simile in Sumerian?

It will do this by focussing in on the following primary questions:

2. 3 How does metaphor shape and represent female experience of sex and desire in the "Love Songs"?
2.4 What is the form and function of metaphor in the "Love Songs"?
2.4.1 What is being metaphorised and how?
2.4.2 Are the metaphors in the "Love Songs" unique, or do they already belong to a literary catalogue of metaphor?
2.4.3 Is there a poetic register and metaphorical catalogue used to express specific female emotions and actions?
Finally, the project will emphasise and assess the extraordinary female voice of these early literary texts:
3.Can a Female Voice be recovered from the Inanna-Dumuzi texts?
3. 1. What are the main differences in language and style between 'androcentric' voices of other Mesopotamian texts and the 'gynocentric' voices of the "Love Songs"?
3.2 Is there a possibility that the representations of the female body in the "Love Songs" are objects of the Male Gaze (Mulvey 1975)
3. 3 How are the voices of women expressed in other ancient cultures?
3.4 Can modern eroticism written by women elucidate the female voices in the "Love